Noninvasive glucose monitoring using breath analysis

Diabetes is one of the greatest health challenges the UK is facing, it is estimated that the
number of people diagnosed with diabetes in the UK is 2.9 million and an estimated 850,000
people have the condition but don’t know it. By 2025 it is estimated that over four million.
Most of these cases will be Type 2 diabetes, because of our ageing population and rapidly
rising numbers of overweight and obese. The indirect costs of diabetes in the UK have been
estimated to be close to £17 billion. Glucose monitoring is an essential requirement of disease
management to achieve control. However, effective and routine monitoring remains a
challenge for many diabetic patients primarily because of the invasive nature of available
glucose monitoring devices. Invasive and painful monitoring is one of the main causes of poor
patient compliance both with treatments and overall disease self-management. A low cost
noninvasive test in a handheld device would be ideal for monitoring daily glucose levels
without drawing blood. This type of non-invasive testing device would improve patient
monitoring
and lead to better self-management of this chronic disease. Breath analysis is an ideal a
noninvasive
test whereby small quantities of volatile compounds can be detected in human breath, and
they can form a fingerprint that can be used for early disease detection and diagnosis. This
would be an ideal test to screen patients and monitor the treatment of diabetes. Applied
Nanodetectors has developed a breath chip that is being used for the diagnosis and control of
asthma. This sensor chip could be configured to sense specific volatiles gases associated with
blood sugar levels and then developed as a non-invasive test for diabetes screening and
management. A non-invasive test has great commercial potential, however the market is very
competitive
and there are many commercial risks. In this project we plan to use market research
to assess the commercial viability of a diabetes breath test.